What aspects of participatory design can help urban revitalisation; in particular in the restructuring of former industrial zones in China.

Post-industrial sites in Chinese cities are being redeveloped as catalysts for the regeneration of urban areas. Examples such as Beijing's 798 Art Zone and 751 D-park are exemplars of this strategy, tuning into the creative cultures of these cities to provide platforms for creative enterprises to flourish. The success of these projects in driving the development of China's creative economy has led to a number of copy-cat redevelopment projects, creating a blueprint for the format of industrial zones and cultural parks in cities around the country. While many urban renewal projects are ambitious in seeking to foster economic growth, they often fail to respond to the different contexts of each location within the design and planning. So, although performing well commercially through providing retail and entertainment facilities, they perform poorly in providing other opportunities for developing local enterprise, or addressing social welfare needs. This is particularly pertinent for the development of local creative economies, where an understanding of local skills, trading histories, cultural heritage, and the social narratives that bind cohesive community identity, can help deliver more effective and sustainable regeneration strategies.

In responding to these issues, this proposal aims to establish a multi-disciplinary research network of UK & Chinese academics to pursue research activities through engagement with cultural organisations, commercial stakeholders, and other constituent groups in both Europe and China. The investigation focuses on generating alternative strategies for sustainable urban renewal of China's post-industrial areas. In the search for new drivers of growth, China is moving from a model of expansion, to one of revitalising its urban areas. As western economies have expanded from manufacturing-based to service-orientated sectors, so the creative industries in China become increasing important in stimulating its future economic growth.

This proposal focuses attention on the three Chinese cities of Shenyang, Dalian, and Wushan, Each of the areas offer particular histories, social demographics, economic characteristics, and cultural identities, that afford different opportunities for regeneration though a diversity of creative economy activities. Post-industrial sites within each city, currently earmarked for potential re-generation have been identified by the research partners, providing a focus for the research investigations in each location.

Led by Liverpool John Moores University, UK, the project will run together with the three Chinese partners that include: The Public Art Centre of China National Academy of Paint (CNAP), Luxun Academy of Fine Arts (LAFA) and Dalian Polytechnic University (DPU). Academics and creative industry practitioners from these institutions will engage in a series of research activities, employing an evidence-based research methodology through each stage of the project, including case study analysis, ethnographic studies, and participatory design-led workshops. Promoting inclusion and critical analysis will be highly important in balancing potentially competing agendas such as social welfare, commercial enterprise, and centric urban renewal strategies.The delivery of spatial concepts for the urban renewal of the specified locations, an on-line web resource, industrial handbook, and series of dissemination events, plus associated publications, will provide an effective means of informing stakeholders in future planning and investment strategies, therefore answering the core needs of the audience as outlined by the research funding call.

Potential impact
A number of non-academic groups will benefit from the results of this research study, including; national & regional Chinese policy makers, creative practitioners, third sector cultural organisations, users of design and creative industry services, associated commercial businesses, and the general public.
Immediate beneficiaries of the research results will be local and regional authorities, along with national Chinese policy makers. Members representing these regional organisations will contribute to the investigation of regional case studies, in the discovery phase, and participatory design-led workshop events, in the development phase. It is anticipated that national level representatives will contribute to the dissemination of research findings through attendance at symposium events, and through engagement with published results such as the industry handbook, on-line website resource. The content of which, will inform the strategic planning of post-industrial sites holistically.
Industry practitioners and organisations involved in regeneration such as urban planning offices, architects, architectural technologists, construction and service industries, will potentially be informed by this research as the 'trickle down' from regional and national policy impacts upon approaches taken to regeneration and the sustainable redevelopment of sites for new functions. The project website will document research progress and its outcomes, providing a repository for project documents to be reviewed. The easily accessible nature of the website will afford the project a broad international audience. In addition, articles will be produced in peer-reviewed, industry relevant journals such as Urban Design Journal, reaching an informed audience of architects, urban designers, and planners who are interested in regeneration and sustainability.
Commercial business ventures based on the production or consumption of goods and services will benefit from this research, as results will include the identification of new commercial opportunities and directions for growth, relevant to local contexts, needs and resources. Developing a balanced model of creative economy activity that fuels both consumption and production modes of enterprise will provide the most sustainable approach to the regeneration of local economies. The research data that will be produce, alongside spatial concepts for redevelopment of the three key locations, will help to better visualise opportunities for investment and the potential drawing down of regional or national level funding to support the launch of small creative and commercial enterprises.
The research conclusions and conceptual ideas for regeneration of the sites may highlight their potential roles as cultural hubs for creative practitioners, students, tourists and interested locals. The hubs will be ideal locations for exhibitions of artists' work with these relationships stimulated by the academic project partners located within regional art schools, promoting the inclusion of small businesses to produce culturally relevant products, or works of art and craft. This will have the additional effect of preserving Chinese cultural heritage and ensuring that traditional crafts and techniques are not lost as a result of the advances in applying contemporary creative technologies.
More broadly, third sector and community based organisations will benefit from the research, as its methods highlight the value of developing a deeper understanding of cultural identity, and the role this can play in fostering social wellbeing, harnessed positively through sensitive urban regeneration. This is also valuable for the general public, as the repurposing of industrial sites will potentially provide better prospects in areas which are now experiencing post-industrial decline and unemployment.